HQ Project

The HQ is an interactive website designed to help girls aged 15 - 18 achieve their potential. Underpinned by the award-winning BBM approach for soft-skills development, the exciting game takes players on a journey of discovery that will lead them to a future of personal well-being and professional success.